Manchester Metropolitan University and Cranstoun - AKT4

To undertake an external and internal market led validation exercise in order to understand the external market dynamics and size and scale of opportunity relating to WODDAS and identify the scaling pathways.